Experimental Measurements of Heat Transfer in Aero-Engine Compressor Rotors

The next generation of aero-engines require an increase in the total pressure ratio in order to improve efficiency and meet strict environmental targets. The resulting reduction in the height of the compressor blades leads to the requirement to control blade tip clearances to much tighter tolerances to avoid engine performance penalties. The blade tip clearance is controlled by the radial growth of the compressor discs, which is strongly affected by the temperature distribution and in turn the heat transfer in rotating cavities. For aero-engines, in which the conditions change for take-off, cruise and landing, the prediction of the steady-state and transient heat transfer and disc temperatures is important. The aim of this project is therefore to make experimental heat transfer measurements in the recently commissioned Compressor Cavity Rig at the University of Bath, and to use the data generated to validate theoretical models, which in turn can be used in the engine design process.

During the course of research the test rig will be run at set parameters, such as rotational speed, air flow rate, external heat flux, to simulate relevant flight phases. Flow parameters can be altered to investigate engine operation in the whole flight regime, as well as various engine stages (for example, differential heating effect between adjacent compressor stages). During each run data is gathered from a set of sensors installed in the rig (pressure, temperature, heat flux distribution). Collected data can then be analysed and compared with theoretical models to validate them, allowing for more accurate prediction of operation of a real-world engine. The result is an improved understanding of processes governing the heat distribution, and how various stages of the engine affect each other, which will allow for design improvements in modern aircraft engines.